Sustelligence Net Zero Software - Impact UX Project

Sustelligence is an Intelligent Net-Zero Management platform to help companies and individuals to drive impactful change towards transforming their lives, homes and businesses into Net Zero Environments.

The Impact UX Project will apply People-Centered-Design to innovate in the User Experience (UX) making the application uniquely usable and impactful. This aims to:

* Simplify and automate the methods of entering data into the system
* Ensure that the data entry architecture is supportive of automated / AI driven data analysis
* Provide intelligent insights to propose Changes to the businesses' activity which would be most impactful to reducing their Carbon Footprint
* Have these insights align with the Company's priorities and present them in a way which is meaningful to the key Decision Makers

The project will form a strong collaborative partnership between Aethergy and the Ulster University School of Computing which will support this project and provide future oppertunities for academic research and practicle application of research outputs to drive real-world change towards Net Zero.

The project will engage multiple Northern Irish companies of a range of sizes and sectors to illict and analyse stakeholders, data sources and workflows and decision making processes to guide impactful UX development. Aethergy welcome expressions of interest from prospective Subject Companies who'd like to participate in the UX Research, Design and Validation project.